Teesside University and Visualsoft Limited

To implement data fusion in big data analytics, and human-computer interactions to drive the development of a number of tools which improve e-commerce consumer interactions and increase client satisfaction.